FutureDry

The 20th century food system was built off readily accessible macronutrients, such as animal proteins and refined sugar. It provided abundant calories but led to localised nutrient excess and health issues such as obesity, diabetes and heart disease. The 21st-century food system must address these imbalances while prioritising environmental sustainability.

Traditional agricultural systems face scalability challenges with growing populations; already negatively impacting the environment through extensive water and land usage. They generate substantial side streams, which contain sought-after nutrients like dietary fiber and protein, but are generally underutilized or discarded.

Preservation is a crucial technical challenge in creating healthy and sustainable ingredients from feedstocks, such as cereal straws and Spent Brewery Yeast (SBY). Overlooking this aspect in manufacturing can diminish customer appeal, limit commercial potential, and even lead to food waste or safety risks. While fresh, chilled, or frozen supply chains play a vital role, they are costly, logistically challenging, and energy intensive.

Drying emerges as a cost-effective preservation method, though presents challenges in operation and maintenance of the quality of finished products. Some ingredients, like sugar and salt, crystallise easily when dried, while others, including lipids, proteins, and carbohydrates, demand alternative technologies. Spray drying is a valuable technique, though requires investigation for novel ingredients, especially for large-scale operation.

The FutureDry project focuses on spray drying processes to deliver nutritious, well-preserved ingredients based on SBY and cereal crop-derived by-products, notably Sugars from Fiber (SFF). Building on existing collaboration between DryTec and CamGlyco, the project aims to develop a scientific understanding and model input variables versus output drying performance. Successful delivery of the project will facilitate an additional income stream for both farmers and brewers in Kent and surrounding regions, through valorisation of their by-products and further allows DryTec and CamGlyco to boost regional economic activity and create future jobs.